Mathematical data analysis methods for cultural heritage

The digital processing, analysis and archiving of databases and collections in the arts and humanities is becoming increasingly important. This is because of a myriad of possibilities that digitisation opens up that go well beyond the organisation and manipulation of the actual physical objects, allowing, for instance, the creation of digital databases that are searchable with respect to several parameters (keywords), the digital processing and analysis of objects that are non-destructive to the original object, and the application of automated algorithms for sorting newly found objects into existing digital databases by classifying them into pre-defined groups in the database. These possibilities go hand-in-hand with ever-growing advances in data science that are developing mathematical methodology for analysing and processing digital data.
In this PhD project Wallace will develop mathematical data analysis solutions for a selection of challenging asks in cultural heritage, including the digital analysis and restoration of paintings, frescoes and illuminated manuscripts, and the automated organisation and analysis of cultural heritage objects such as cross-sections of paint and historical paper.